FEED: Food & Essentials E-Delivery

The FEED (Food & Essentials E-Delivery) project will create hubs in Oxford and London to deliver locally fresh food and essential amenities using zero-carbon vehicles. One innovation is expanding the supply from only bars and restaurants to include mobile caterers that can work from home. Thus, FEED will enable the hospitality staff to utilise their years of expertise in safe catering to deliver a service to the community.

Observing social distancing and minimising the need for people to travel, so amenities will help reduce gatherings in retail shops.

FEED will utilise a combination of electric vehicles, e-cargo bikes, ice cream bikes, coffee bikes, delivery UAVs (within VLOS) and an existing supply chain to deliver essentials, hot and cold food with the minimal carbon footprint. All last-mile deliveries will be done using PPE. Beyond the will two initial hubs, in Oxford and London, FEED aims to expand to more cities.

Our aim is to offer new opportunities to catering and hospitality staff, reduce the need to travel to shops, provide fresh food and reduce the carbon footprint of last-mile freight.

Thanks to Extension for Impact, the FEED Oxford HUB will trial hosting different traders working together in professionally equiped shared kitchen and adopt BSI PAS 440 Responsible Innovation standard to monitor the HUB performance. Moreover, it will utilise urban vertical farming to deliver more sustainable local ingredients, with less pesticide, carbon miles and water usage.